Body Aspect's 3D Body Image Assessment Tool

The project aims to investigate the market for Body Aspect’s 3D body scanning technology
within the field of eating disorders.
It is estimated that Eating disorders affect over 1.6 million people in the UK. Although the
underlying causes can be complex, the classifications for anorexia nervosa and bulimia
nervosa both incorporate the idea of self-image that is unduly influenced by body weight or
shape. Existing methods of assessing body image issues include: patients sketching their
perceived image on paper; manipulation of 2D photographs; and visual inspection of their
body in a mirror.
Our innovative software, which draws on an existing dataset of over two thousand body scans,
enables a user to create realistic models of perceived and ideal images. Our unique 3D file
representation means that the constructed 3D images can be easily compared with actual 3D
body scans, facilitating the visualisation and quantification of body image distortion and body
image dissatisfaction.
During this project clinicians at three specialist clinics will be able to pilot the use of Body
Aspect’s prototype 3D body scanning technology to assess how it might be might be used to
identify, quantify and monitor body image issues. For the first time, patients will be able to
create realistic 3D images of their perceived body and their ideal body and compare these
against reality, as produced by a 3D body scan.
We will consult clinicians, patients, and the families of patients who are affected by eating
disorders, and we will organise focus groups to explore how the technology might be
incorporated into a treatment plan.
The results of our project will clarify the potential of our technology to provide significant
healthcare and economic impact. It will enable us to formulate a concept regarding the exact
nature of its role in treatment, hopefully leading to better early detection of eating disorders
and a better method of classifying and monitoring body image issues.